The University of Nottingham and Added Scientific Limited KTP 22_23 R2

To develop a new 3D ink-jet printing-based approach for the production of silicone materials (high temperature, high elongation and biocompatible), enabling 3D printed products across a wide variety of sectors.